Discovery of enzymes for plastic degradation

The aim of this PhD project is to address the plastic degradation challenge by investigating the processes and enzymes utilised by the isolated organism in the PE-degradation process. Building up from our previous studies, the successful candidate will identify, express and test the activity of a series of enzyme candidates. Suitable methods for testing the enzymatic activity will be developed over the course of the PhD and the enzymes will be characterised via a variety of analytical methods (e.g. biochemical assays, mass-spectrometry, crystallography, etc.) with the goal of gaining insights into enzymatic plastic degradation.